Non-equilibrium physics and quantum technologies

Resonance fluorescence of semiconductor quantum dots is one of the most promising ways to produce single photons for future quantum technologies. The spectrum emitted from a resonantly driven quantum dot exhibits characteristics such as antibunching and a subnatural linewidth, which are desired in a single-photon source. However, recent research (experimental and theoretical) has revealed that these characteristics cannot be observed simultaneously. This is because filtering of the emitted spectrum can affect the photon statistics of the emitted light, e.g. weakening the antibunching effect. Therefore, an in-depth understanding of the effects of spectral filtering is essential to the further progress in development of quantum dot single-photon sources.

This project will develop novel theoretical methods to study the impact of filtering on the optical properties of semi-conductor quantum emitters. In particular, we will study the impact that electron-phonon interactions have on the emitted spectrum of a semiconductor quantum dot and how spectral filtering alters the resulting optical properties. This project will combine novel techniques from open quantum systems theory based on the master equation formalism with the filter formalism, to study the optical first- and second-order coherence of a quantum emitter.